Game Engine Animation

Our aim is to R&D the creation of an integrated pipeline based on the use of real-time video game engines. This will increase the potential range of work we can undertake and additionally allow us to deliver work at lower costs, over shorter timescales and with easier iteration.

The project outcome will provide a unified set of tools, methods and processes allowing us to fully integrate our core services with multiple third party and bespoke real-time game engines, and to retain and expand our customer base, opening up new markets whilst protecting our current hard won revenue base.